ISO27001 Accreditation

Support to a specialist language services company providing UK SMEs with an innovative channel to communicate with customers in languages other than English to to achieve ISO 27001 accreditation. This is a first for a company in the translation sector and provides their UK SME customers with the added assurance that all steps have been taken to ensure the service provided to them is secure from cyber and physical attack.